AI360Degree: Elevating FinTech Security with Advanced AI Protection and Automated Compliance

**AI360Degree** is an innovative project aimed at transforming the **security and compliance landscape of the FinTech industry** through the development of an AI Bill of Materials (AIBOM). As FinTech companies increasingly adopt AI technologies to enhance their operations, they face significant challenges related to security vulnerabilities, regulatory compliance, and maintaining the integrity of their AI systems. AI360Degree addresses these challenges by providing a comprehensive, **end-to-end solution (From front-end user experience to back-end processing and compliance)** that ensures robust security, automated compliance, and improved operational efficiency.

Furthermore, the core of AI360Degree is the AI Bill of Materials (AIBOM). This detailed framework documents and manages all components of the **AI lifecycle,** from data sources and training data to models, libraries, and dependencies. By integrating this framework, FinTech companies will achieve higher transparency, accountability, and security in their AI operations and **Reproducibility,** which refers to the ability to consistently replicate outcomes from financial models, algorithms, and processes.

Our project involves collaboration with key partners and stakeholders like **startups, traditional financial institutions, regulatory bodies, technology providers, investors, and consumers** within the FinTech ecosystem. We work closely with companies like **Nasik Bank, MediprospectsAI, TrackGenesis and Mutual Finance Limited** to pilot our solutions and **gather real-world feedback.** This collaborative approach allows us to refine our offerings and ensure that they meet the practical needs of the industry. Additionally, partnerships with cybersecurity firms such as Mediprospects AI enhance our capability to provide advanced threat detection and response mechanisms.

Additionally, AI360Degree is committed to delivering value through innovation. By leveraging existing AI and security technologies in novel ways, we offer a disruptive approach that significantly enhances the security and compliance capabilities of FinTech companies. Our solution protects against **adversarial attacks and data breaches and** **automates complex compliance processes**. Our initial analysis shows that **days of work can be done in seconds,** reducing operational costs and improving efficiency.

Therefore, AI360Degree aims to set a new standard for AI lifecycle management, ensuring that AI-driven innovations can be safely and effectively integrated into financial services. Through our project, we strive to support the **sustainable growth** and advancement of the FinTech industry, contributing to a more secure and compliant future for AI technologies.